An innovative online platform to enable online virtual vision checks utilising AR and AI.

Eyebou is a UK-based tele-optometry SME with a core project team of Amy Fehilly (Project Lead), Farris Massoudi (Regulatory/Technical Lead), Jaleh Caprez (Commercial/Product Lead) and Mai Monavar (Optometrist). Eyebou is solving a significant unmet need by designing a state-of-the-art virtual vision checker and an online app/platform that offers users a one-of-a-kind experience, where they can interact with optometrists to discuss eye health issues and treatment plans. The added advantage is that appointments can be sought online by users from the comfort of their homes. This will save time and reduce the amount of effort in seeking in-person appointments.